Identification of metabolomics-derived minimally-invasive biomarkers of fish health.

Millions of ornamental fish are reared in captivity for aquaculture, scientific research, and home aquaria. These fish are frequently exposed to environmental stressors such as poor water quality, high stocking densities, and handling, which can negatively impact their health, welfare, and commercial value. However, assessing fish welfare is challenging, as current methods often rely on invasive sampling techniques.

This project aims to develop a non-invasive test for fish health and welfare using metabolomics to identify novel biomarkers of stress. By analyzing metabolites in skin mucus samples, we will determine how fish respond to common stressors, including transport, handling, and environmental changes. We will then establish a standardized protocol for detecting stress markers and assess the potential of commercial products (e.g., water conditioners and diet) to mitigate stress effects.

Our findings will benefit aquaculture, the ornamental fish trade, and scientific research by providing a refined welfare assessment tool that enhances fish care while reducing the need for invasive procedures. The project is a collaboration between the University of Leicester and Mars Petcare, combining expertise in metabolomics, fish physiology, and bioinformatics to advance fish welfare in both academic and commercial settings.